CO2 divided by 2

Morgan Motor Company will collaborate with Delta Motorsport and Potenza Technology on a 3-year, APC-

supported R&D project to develop new propulsion solutions for its future vehicle range. These solutions will

include heavily down-sized, fuel efficient petrol engines coupled with the latest electrification technologies to

produce hybrid sports cars and all-electric variants. The objective is to develop these solutions such that they

can be manufactured and offered within the Morgan sports car range prior to 2020.